Penetration Testing

We built Pay With Bolt, an enterprise payment platform, to enable large organisations accept multiple forms of payment and cross-border payment - and also facilitate the financial relationship with their customers. This is an increasing challenge for organisations of all size as the number of ways people can pay is growing, and international trade is becoming more common place.

We would like to package the same product for the SME market, and distribute internationally, however to do so, need to have the platform certified as a PA-DSS platform.